Signalling: Boosting autophagy to improve proteostasis

Technical abstract
We have used our experience in studying these pathways and models to design and create a combination of both genetic and small-molecule screens to identify new potential targets and lead molecules to guide future proof-of-concept therapeutic interventional studies.